EB-Bat - Electron Beam Battery Welding

The automotive manufacturing sector is important to the UK economy, with a turnover of £82 billion, directly employing 169,000 people. UK automotive production plants produced 2.71 million internal combustion engines (ICE) in 2018, 4th in Europe, employing 11,500 with £8.5 billion turnover. However, the automotive industry is facing the challenges that ICE production is set to decline over the next decade as they are replaced by EVs due to requirement for zero-tailpipe emission, consumer demand and government regulation.

In EVs, battery packs are the most expensive and difficult part of the vehicle to reliably manufacture at scale. Many car manufacturers are moving towards using cylindrical cells (typically 22mm diameter and 70mm long) rather than pouch or prism cells. Cylindrical cells offer the advantage of high energy density, giving greater vehicle range, greater damage tolerance and safety, and faster charge rates.

A typical EV will contain some 12,000 joints between cells and bus bars, and typically a vehicle will roll off a plant's production line every 30 seconds. This presents a unique manufacturing and production rate challenge. Conventional welding (typically wire bonding, resistance spot, mini-tig/pulsed arc) can make these joints, but only at a slow rate, as such multiple parallel stations are needed, adding to capital and operational costs. More recently, laser welding has been deployed using galvanometer mirror beam deflection (scanning) and refocussing; offering higher production rates, although the materials used for bus bars (copper and aluminium alloys) are inherently difficult to laser weld due to reflectivity, and the speed of scanning is limited by the speed with which the optics can be mechanically adjusted. In the scenario where a single failure can compromise the lifetime performance of the battery pack, high rejection rates have been experienced with volume laser welding approaches, which has caused several high-profile product recalls.

The EB-Bat project will demonstrate battery pack manufacture using a process shown to be potentially x20 times faster than laser welding. EBs can be deflected and refocussed much more rapidly than laser beams, as this is achieved using magnetic fields, without moving parts as the welds are made. In addition, EBs do not suffer from reflectivity from copper and aluminium, making more consistent and reliable welds.

The EB-Bat project will provide a compelling demonstration of the process performance, productivity, quality and economics to the automotive manufacturing sector with an aim to secure funding to take it into production.